Public engagement, impact and the civic agenda through the lens of gravitational wave engagement with Naval Service Families

With this fellowship I will explore the relationship between public engagement, research impact, and university civic agendas, through the development of a new public engagement project to engage Naval Service Families with gravitational wave research at the Institute of Cosmology and Gravitation, University of Portsmouth. Alongside this I will create and deliver public engagement training to build capacity among STFC scientists across the UK, and advocate for public engagement amongst senior leaders.
The aims of the Naval Service Families engagement project are to build science capital amongst participants, raise awareness of STFC-funded research, foster a sense of community by bringing children together, and develop the public engagement skills of gravitational wave researchers. I will design and develop a programme of gravitational wave engagement activities for young people aged 4-14 and their families, following a co-creation method that involves Naval Service Families, support organisations, and gravitational wave researchers in the process. In Year 1 the project will focus on families linked to HMNB Portsmouth, an integral part of our city’s community and therefore a key audience for our University’s civic activities. In Years 2 and 3 this local engagement will continue while I also expand the reach of the project to the two other Naval Bases (in Plymouth and west Scotland), training researchers local to these areas to participate in the delivery of the activities. All 3 Naval Bases are situated in some of the most socioeconomically-deprived areas in the country, aligning this project with STFC’s Wonder initiative to work with young people and their families from the 40% most socioeconomically deprived areas of the UK. I will conduct a robust evaluation to measure the impact of the project, with the intention of this work forming a candidate impact case study for REF2029.
The wider aim of this fellowship is to build capacity for public engagement within the STFC research community nationwide. I will create an ‘Introduction to Public Engagement’ training workshop that I will deliver to researchers at my host organisation and to the wider national STFC research community. I will embark on a public engagement advocacy roadshow, delivering a seminar on public engagement, impact and civic agendas at conferences and physics departments across the UK, and using these opportunities to engage with senior leaders in physics higher education at each institution. This seminar will draw on the experience that I will gain during the Naval Service Families engagement project, as well as my extensive existing experience as a leader in strategic public engagement. I will use my status as an STFC Leadership in Public Engagement Fellow to seek out further opportunities to advocate for public engagement in the physics higher education community, and so boost UKRI’s vision that public engagement is seen as an integral and valuable part of every phase of research and innovation.